Ecofab

ECOFAB wish to improve the performance of their high performance, sustainable pre-fabricated building system. Tests on material properties and design detailing should allow us to make better design choices and further improve the performance of our buildings meaning CO2 savings, more efficient buildings and happier clients.